Doctoral Landscape Award Northern Hub

We will create a Hub of excellence in Arts and Humanities Doctoral training in the North of England. Bringing together the collective strengths of 10 successful HEIs, the Hub puts quality, inclusivity, and student voice at the centre of its training and development offer.
The developmental opportunities we provide allow our students to excel and think in new and innovative ways about how their research may be communicated, created, articulated, responded to and used. Our emphasis on outreach and widening participation emphasises the democratising of research, creative, and academic practices. We embed EDI, student voice, and shared decision-making in a responsive and efficient Hub. Our planned activities provide opportunities for student involvement and leadership. We engage our cohort in various ways to recognise different learning, working patterns, and skills needs.
We envisage a set of projects and initiatives that mean the Hub is the most inclusive space for PG work in the UK. We look to embed EDI, sustainability and wellbeing in every activity, thereby equipping a new generation of students with the skills to be inclusive, attentive, ethical research leaders.